FAPESP-ESRC-NWO Joint Call Sustainable Urban Development. Smart Governance of Sustainable Cities (SmartGov)

The SmartGov research project assesses the value of ICTs for engaging citizens in the governance of sustainable cities. The societal objective is to present the acquired insights in the form of a research-based knowledge system for government officials, which can be utilised to enhance sustainable urban goverance and service delivery. This knowledge is in dire need, since the alignment of ICTs and strategies for urban governance is a key challenge for cities: new technologies such as social media and open data promise 'smart governance' - if/when the technologies are integrated in strategies for citizen participation. Examples are abound: the City of Amsterdam uses Citizen Toolkits to engage citizens in environmental monitoring, the Greater London Authority uses open data to stimulate sustainability initiatives and Porto Alegre gathers information from residents to stimulate a dialogue about urban development. These new technologies are 'in vogue' but little is known about their effectiveness - and the drawbacks - in different organizational, institutional and political contexts. To assess the effectiveness, the research incorporates three main empirical research case studies which form a comparative analyses of smart governance in infrastructure, economy and poverty in Utrecht, Curitiba and Glasgow. The project elicits the mechanisms of smart governance, identifies the conditions that matter and assesses its contributions to (economic, democratic, social and environmental) sustainability. A novel theoretical perspective at the interface of e-governance and urban governance studies is developed to realize this aim and innovative research methods such as virtual ethnography are used. This project is carried out in close collaboration with officials from the Cities of Utrecht, Curitiba and Glasgow to ensure its value for policy-makers, practitioners and citizens.

The term 'Smart governance' refers to the use of new technologies, such as social media, the Internet, open data, citizen sensors, and 'serious' gaming, to strengthen the collaboration between citizens and urban governments (Hoon Lee, Phaal & Lee, 2013). In this research 'smart governance' is defined as aligning technological potential with urban governance strategies to form a consistent socio-technical approach to tackling urban problems (cf. Meijer & Thaens, 2010). The promise of smart governance is to create collaborative innovations for sustainable urban development.

Potential impact
The project has direct impact with practitioners and policy-makers involved in the development of Smart Cities. Ito also engages citizens/service users directly.

The research will be conducted in close collaboration with local governments in the three cities through the following established contacts:
Drs. H. Sakkers Head of department of public affairs, city marketing, international and subsidy affairs,City of Utrecht
Ms C P.R.M. Miranda,Secretary of Information and Technology, Municipality of Curitiba
Ms Clare Holland, Public Relations Officer, Future City Glasgow, City of Glasgow

The aim of this research is to help government officials:
- Identify the situations in which smart governance has a chance of success
- Develop context-sensitive smart governance approaches for the selected situations

The direct beneficiaries of the research are local governments in Utrecht, Curitiba and Glasgow and other stakeholders in these cities (interest groups, media). The local government officials have frequent contacts with local research coordinators and virtual meetings with the research teams. Citizens of these cities will be involved in the project through a virtual citizen summit.

The impact will be broader as government officials from other cities will be engaged through the interactive internet platform and a final conference. Findings from the project will be communicated through the website and practitioners will be actively informed and invited to provide input and feedback to the research findings through the website. In addition, the project will contribute to the professional education of public managers since knowledge will be shared in (under)graduate courses in the Netherlands, Brazil and the UK, e.g. through teaching cases.

The research project will result in a research-based knowledge system for engaging citizens with ICTs to enhance urban sustainability. This system will focus on content-specific mechanisms by presenting insights in the form of contextual practices that provide interesting insights (i.e. rich cases). The guidelines, considerations and cases will be presented in the form of a knowledge system - possibly a wiki - to ensure easy use and to facilitate adding new knowledge, insights and practices to this 'living' knowledge system. The wiki will be maintained by the community of researchers and smart governance professionals that is formed in this research project.

Communication and dissemination (beyond academia)
Valorisation through local partners. The Cities of Utrecht, Curitiba and Glasgow are directly involved in the research project and they are informed directly about findings.
- Coproduction of knowledge. The local partners will actively participate in the design of the knowledge system (WP4): this coproduction of this knowledge system strengthens knowledge utilization
- Virtual conferences. The project consists of annual virtual conferences between the researchers and local administrators to facilitate the exchange of knowledge and experiences

Dissemination to other practitioners, public communication and dialogue (beyond academia)
- Interactive Internet Platform. This platform is set up to present the findings of the research project and to facilitate discussions about the findings and their implications.
- A newsletter will 'push' the content of the website to practitioners and citizens
- National conferences. The results of the research will be communicated to other cities through a national conference in each country
- Virtual citizen summit. In May 2019, a virtual citizen summit will engage citizens in the 3 cities
- Knowledge system. The research project will result in a knowledge system that provides access to insights, examples, contextual guidelines and considerations about smart governance. The system will be maintained by the community of smart governance professionals and researchers involved in the project